Advanced single-molecule optical microscopy and photonics to investigate the production, localization and interactions of adhesive proteins...

"Advanced single-molecule optical microscopy and photonics to investigate the production, localization and interactions of adhesive proteins in Staphylococcus aureus biofilms"

The project will develop/apply new optical microscopy/photonics techniques to investigate the production and location of extracellular peptides and proteins, which promote biofilm formation when interacting with ligands in the extracellular matrix of S. aureus and S. epidermidis that form biofilms independently of polysaccharide production.